Shell evolution in the region of 208Pb

Bridging funds are requested at the time when nuclear physics moves from EPSRC to STFC. The Surrey group leads a continuing programme of studies at ISOL facilities which complements measurements at the Fragmentation Recoil Separator at GSI. Two major experiments to investigate a) the proton single-particle orbitals below the Z=82 closed shell by detecting isomeric decays in 201-205Au and b) measuring the shapes of the 184-194Pb ground state. These experiments have been approved by the International PAC at CERN-ISOLDE and are scheduled for running in 2007. The experiments will make use of two experimental setups we have already established at CERN-ISOLDE. Bridging resources are requested in order to retain UK strategic leadership in this area. In particular no postdoctoral support is available to be allocated from the UK to support the setting up and running of these scheduled experiments, but this is vital to maintain UK leadership. Support for academic travel and some technical assistance is also needed. Support is also requested for a visiting researcher, Dr.M. Gorska, whose expertise in Shell Model calculations for doubly closed shell nuclei is vital for the interpretation of the first experiment.